Design, characterisation and understanding of new organic semiconductors for use in application targeted photovoltaics

Organic semiconductor materials offer attractive features for applications in photovoltaic energy conversion due to the tuneability of their colour and other properties, light weight, flexibility and ease of manufacture. Organic solar cells have enjoyed a rapid improvement in performance recently with power conversion efficiencies now exceeding 18%, thanks to the development of novel acceptor materials and an improved understanding of the basic mechanisms of photovoltaic action.
Solar energy conversion in organic semiconductors depends upon a photoinduced charge separation process whereby charge pairs are separated across an interface between electron donating and electron accepting species. Many recent performance improvements have resulted from efficient charge separation in materials where the interfacial driving force is surprisingly small. A critical question is how large the energetic driving energy needs to be to allow efficient photocurrent generation. This can be investigated with the help of new models of interfacial charge separation and recombination mechanisms and spectroscopic and optoelectronic tools. The aim of this project is to develop tools to understand how the chemical structure of the organic semiconductor materials and their physical organisation control the mechanisms of charge separation, charge recombination and current collection. This will be done with the use of spectroscopic methods (electro- and photoluminescence, electrical measurements, structural characterisation and modelling to characterise and understand the charge dynamics in selected donor:acceptor systems.